Cyber attack protection and IT upgrade

We would like to update our website and in-house systems to ensure better security for our clients and delegates attending conferences and for the general storage of data.